The University of Warwick and Polymateria Limited KTP 23_24 R2

To develop masterbatches for the safe biodegradation of novel, recyclable, mono-material-based barrier films for packaging applications.